MA(ResMthds)Contemp Human Geog

Decolonising the British Family? Intergenerational relations and the role of family in the (re)consideration of colonialism
Keywords:
Intergenerational Geographies, Familial Geographies, Colonisation, Decoloniality, Modernity, Public Discourse, Interviews